Tenth European Conference on Logics in Artificial Intelligence

This case for support requests funding to organise the Tenth EuropeanConference on Logics in Artificial Intelligence (JELIA-06) inLiverpool, UK. The purpose of the conference is to offer a bi-annualplatform for researchers active in the area of Logic and ArtificialIntelligence to meet, and to present and publish their work. The aim of JELIA-06 is to bring together active researchers interestedin all aspects concerning the use of Logics in Artificial Intelligenceto discuss current research, results, problems and applications of botha theoretical and practical nature. JELIA strives to foster links andfacilitate cross-fertilisation of ideas among researchers from variousdisciplines, among researchers from academia and industry, and betweentheoreticians and practitioners. Authors are invited to submit paperspresenting original and unpublished research in all areas related to theuse of Logics in AI.JELIA-06 will be held in Liverpool, from 13th to 15th September2006. This will emphasize the UK's key role in the international Logic& AI community, and will provide researchers in the UK with easyaccess to the event. Most of the funds requested will be used forinternational invited speakers, grants for UK-based students andoverhead costs of the conference